The Gatekeepers of the Mountain: Environmental Conservation Discourses and Indigenous Everyday Practices in the Sierra Nevada de Santa Marta, Colombia

Are environmental politics aimed at preserving land for traditional indigenous use, bound to be harmful for indigenous
populations? To what extent can collaboration as a political project arise as a solution? I propose to conduct research
with the indigenous Wiwa in the Sierra Nevada de Santa Marta (SNSM), which is the scene for dramatic and ambivalent
encounters between environmentalist agendas and indigenous politics. I will explore the extent to which environmental
politics influence indigenous discourses of identity, and how those, in turn, shape conservationist discourses. I will focus
specifically on how fragmented representations of indigeneity affect the Wiwa's political stance in environmental
management. To study conflict and collaboration between indigenous and environmental actors, I will simultaneously
conduct fieldwork in Wiwa villages, and with environmental experts working for NGOs as they collect biodiversity data, to
understand how environmental discourse is actively created on the ground. My main objective is to shed light on existing
conflicts and opportunities for collaboration between indigenous peoples and environmental actors. I also hope to
contribute to the anthropological literature of the SNSM by moving away from homogenous representations of the Four
Peoples, of which the Wiwa are part. Such research has implications for the future conservation of the SNSM and for
forms of sustainable development relying on indigenous representation for legitimacy